The Best Account of the Combination of Practical Reasons

A practical reason is a consideration that bears on how to act, and react. For instance, giving Johnny an ice-cream will give him pleasure, and Johnny's pleasure provides a reason for acting. There can be multiple considerations, and therefore multiple reasons, present in a situation. For instance, if Johnny is dieting, then we have a different reason, against, acting. On one prominent view, we should weigh up which reason is stronger and act accordingly.

Building on my Master's thesis, I want to address the question of how we should react to the seeming context sensitivity of practical reasons. We typically think that pleasure provides a reason for, and pain a reason against, reacting favourably to a situation with those features. But this is not always the case. Think about the case of schadenfreude, taking pleasure at someone else's pain. That the pleasure is being taken at someone else's pain means we should not react favourably to it. How should we explain this?

One position is holism. Holism states that a consideration, like pleasure, will not always provide the same reason (Dancy, 2004, p. 7). In other words, pleasure may not always be a reason for favouring; it can be a reason against. Thus, the moral valence of pleasure varies from situation to situation. Holism holds that the reason pleasure provides depends on the whole, that is on the other properties present in the context.

If a consideration, like pleasure, can change the reason it provides from case to case, how do we know which reason it provides in which cases? And if the reason depends on the whole situation, aren't we stymied unless we know the whole situation (McKeever & Ridge, 2006, 2008)? For instance, we might agree that the fact that Peter's pleasure is caused by Johnny's pain provides a reason against reacting favourably towards Peter's pleasure. But a wider view reveals that Johnny's pain comes from his attempting, and failing, to hurt Phillip, and instead hurting himself. This wider view suggests that Peter's pleasure is worth favouring. But we could find more features that would reverse the reason again, ad infinitum. Holism thus seems to imply that we need to know every possible consideration to know whether pleasure provides a reason for or against favouring!

The contrary view is atomism. Atomism holds that a consideration, like pleasure, always provides positive reasons: pleasure is always a reason for favouring (Dancy, 2004, p. 7). Atomism avoids the problem above but, when it comes to schadenfreude, the atomist does not seem to have an explanation for how and why pleasure contributes negatively. (Brown, 2007, p. 458).

Discussion of these views normally assumes that '[t]he task of reasoning is to add up the reasons against and the reasons in favour, and to decide which are the weightier' (Dancy, Forthcoming, p. 2). We call the position that the overall reason for acting, or favouring, is given by the sum of the reasons for and against, additivism (Kagan, 1988).

But if reasons can combine in a non-additive way, then it opens up the possibility that a reason could stay the same, but its effect on the overall degree to which an action is favoured might be different. So Peter's pleasure is always a reason for, but in the case of schadenfreude, pleasure doesn't contribute this reason for; instead the fact that the pleasure comes from someone else's pain strengthens the total reason against.

How exactly non-additive combination of reasons is supposed to work needs careful development and assessment. This is where I intend to make my contribution.